Quantum entanglement of molecules in plasmonic nanocavities

I am trying to model the behaviour of molecules placed in plasmonic nanocavities, utilising COMSOL Multiphysics to find the resonant modes, mode volumes, and decay rates of specific nanocavities, and then inputting the resultant values into a Python model to correctly model the populations of the various possible basis states. Further to this, we are attempting to expand the model to allow for more detailed investigation into the behaviour of the molecules, by implementing a proper description of the vibrational states of the molecules and how these will interact with more complicated multimode fields in the cavity, in an attempt to create models for potentially useful interactions such as mid-Infrared upconversion.